UK Programme for the European Extremely Large Telescope 13-15

Included in the "UK Programme for the European Extremely large Telescope", Cunningham et al September 2010. (attached)

Potential impact
Included in the "UK Programme for the European Extremely large Telescope - Pathways to Impact". (attached)